The 3D Printer People Ltd

The provision of Internet enabling technologies allowing for the creation of intelligent search facilities within our video section of the website and the ability for customer to upload data to the website if required.